Queen's University of Belfast and Munster Simms Engineering Limited KTP 23_24 R3

To embed design expertise and manufacturing capability for Advanced Rotational Moulding to enable innovative solutions for marine fuel tanks and for the rotational moulding process such as materials, insert moulding and robotic electric heated tooling.